Monitoring and Intervention Strategies for Bluetongue Virus Epidemics in Rural India

Bluetongue virus (BTV) is an arboviral pathogen of ruminants spread by Culicoides biting midges, which causes the disease bluetongue (BT) in sheep (particularly certain fine wool and mutton breeds). During the 1980's clinical BT began to appear in flocks of native Indian breeds of sheep, particularly in the southern states, possibly as a result of exotic strains of the virus introduced via sheep-breeding programmes. This change in epidemiology led to outbreaks among family-based subsistence farming communities in these areas, and BTV has since been become a significant constraint in both the rearing and productivity of indigenous flocks. In addition, in rain-fed agricultural areas, massive periodic outbreaks of disease occur that are thought to be related to the influence of timing and intensity of monsoon conditions on populations of vectors responsible for spreading BTV. Due to the circulation of 21 serotypes of BTV in southern India and the prohibitive costs of vaccination to the vast majority of the population, vector control remains the only feasible way of combating BTV transmission in the field. Despite this, virtually no quantitative data concerning the efficiency of available techniques in this role is available to inform control strategies. We will adopt a multidisciplinary approach involving mathematical modelling, entomology and chemical ecology to examine the epidemiology of BTV in the southern Indian states and to produce prediction, monitoring and mitigation techniques that can reduce the impact of BT in this region. Initially we will characterise southern India using mapping techniques that delineate land areas according to climate and land use patterns. We will then establish field sites across the region that are representative of both these factors and also the types of husbandry employed (with an emphasis on small holdings and landless husbandry workers). Having characterised these sites, we will then use light trapping to define adult seasonality and distribution and ground truth this survey with direct collection of Culicoides from livestock. These studies will be combined with detection of BTV within collected individual midges to define regional variation in which species are involved in transmission in southern India for the first time. The larval development sites of major vector species identified will then also be characterised via field investigations. Using data generated on adult seasonality, larval habitat preference and historic surveys of BT cases across southern India, we will then model the relationship between monsoon conditions and adult Culicoides/BT activity to assess the potential to produce an early warning system for major BTV epidemics based on meteorological variables. The provision of fundamental epidemiological knowledge will also enable an assessment of husbandry-based control techniques for Culicoides that could be employed to reduce BTV transmission by subsistence farmers in a cost-neutral fashion. We will examine traditional and novel means of control, both in the laboratory and in the field. The former will include the use of larval site modification, or targeted treatment with traditional, low environmental impact, insecticidal products available to villagers and additionally the use of stabling. In addition, information regarding host location by identified vector Culicoides will allow novel intervention strategies based upon the application of masking semiochemicals that could also reduce the use of synthetic insecticides by these communities in the medium term. The effect of combinations of these techniques will be examined via monitoring viral infection in livestock, as a gold standard for evidence of impact in the field. These data will then be assessed for integration into the everyday lives of user groups as part of wider dissemination frameworks for improvement of ruminant productivity and control of vectors of human and veterinary pathogens.

Technical abstract
This project takes a multidisciplinary approach to understanding epidemiology of the ruminant disease, bluetongue (BT), in India, with a view to developing tools for accurate risk assessment and appropriate, low-cost vector control. In India bluetongue virus (BTV) imposes the major constraint on sheep rearing - with subsistence farming communities in the south being most severely affected due to periodic, monsoon-driven hyperendemic outbreaks. Vector control is currently the only option for disease management, since co-circulation of many BTV strains and expense of vaccines render protective immunisation unachievable. Our team combines specialists in veterinary medicine, entomology, chemical ecology, ecological modelling and remote sensing with long term surveillance datasets and field-based experiments to deliver for India, the first assessment of key midge vectors involved in transmission, an in-depth understanding of the environmental conditions that drive midge population increases and that, in turn, drive the timing and locations of BT epidemics and hyper-epidemics, as well as a thorough evaluation of current and novel technology for vector surveillance and control. These will be integrated into a framework for risk assessment of BTV epidemics and design of optimal strategies for low cost vector control.

Potential impact
The main beneficiaries of the knowledge generated by this project fall into three main groups (listed in order of importance): 1. Subsistence sheep farming communities living within rain-fed agricultural systems in southern India that cannot afford the use of vaccination for bluetongue virus. Through a detailed dissemination plan, our project will provide this group with: (a) advice on optimal husbandry methods for minimising the likelihood of BTV transmission (b) knowledge on when the 'high-risk' transmission period is likely to occur in their region (c) information on how to delineate and remove midge breeding sites (targeted at key vector species) in and around farms (d) advice on the effectiveness and practical implementation of existing and new, low cost, vector control measures to reduce midge populations The widespread uptake of low cost, environmentally friendly vector control options would bring benefits for biodiversity and human health in India in the short to medium term. 2. Larger operators for which immunisation of stock with newly developed vaccines might be practical in the medium term. Early warning systems of major BTV epidemics have the potential to be used to increase uptake of vaccines and hence ameliorate the worst effects of outbreaks. 3. Policy makers responsible for managing bluetongue across India and the academic community including vector control specialists, epidemiologists and veterinarians. This group will benefit from: (a) A ranking of the midge species in southern India by the importance they play in bluetongue virus transmission (b) A thorough understanding of the seasonal conditions favouring high abundance of key midge vectors and high levels of bluetongue virus transmission in India (c) An evaluation of the importance of monsoon conditions in driving hyperepidemic outbreaks of BTV (d) An evaluation of whether key vectors and common strains of bluetongue virus are favoured by different combinations of seasonal conditions (e) Regional scale predictive maps showing the distribution of suitable habitat for each key vector species (f) Regional scale predcitive maps showing the probable annual timing of transmission in different areas of southern India (g) Interactive tools for forecasting monsoon driven epidemics on the basis of annual meteorological conditions (h) Development of novel field techniques for midge control and surveillance (i) A paper-based assessment of new and existing field control techniques for midges in relation to (i) control options for other vectors and (ii) how these can be integrated into current farming practices of both large and small holders. Communication with small and large holders will be established through the Directorate of Information and Publications on Agriculture, which is part of ICAR, has huge experience in disseminating information to husbandry workers and will provide outlets for publicising the project in the media. In addition to exchanging information directly with farmers in the field study in southern India, project results will be published in trade magazines and leaflets and through the media, in addition to peer-review articles. During field visits to India, seminars will be carried out by the project team within institutions involved in the All India Network on Bluetongue and beyond (e.g. National Institute of Malaria Research, Delhi and the Vector Control Research Centre, Pondicherry). The wider academic community will be reached via publications (in open-access journals) and through presentations at international conferences. This will generate added value of providing useful training for the PhD student and PDRAs in dissemination activities. Expertise in remote sensing, GIS and predictive modelling of vector-borne diseases will be exchanged, primarily through the training of the project PhD student.